CyberHeels – AI powered cyber security education platform and bootcamps for women’s safety. 'Step into security: empower your walk with CyberHeels' - using wearable tech (road map) and cyber security education to improve safety for women.

CyberHeels is an AI-powered cybersecurity education platform and wellness bootcamp designed to improve women's safety. Our mission is to empower women through cybersecurity education, enabling them to protect themselves in the digital age. Our platform offers accessible, engaging learning resources, including tutorials, and hands-on activities, powered by AI.

Initially, we will do value proposition and market validation to understand women's cyber/safety concerns and explore the potential for integrating GPS and sensors in smart heels as part of our long-term roadmap. The SmartHeels, envisioned as comfortable highheels embedded with cybersecurity measures and wearable technology, aim to reduce pain and enhance safety for wearers. Cybersecurity is a crucial aspect of this endeavour, as we strive to prevent unauthorised access to tracking data.

For phase 1 of our project (CyberASAP), we will focus on validating the educational platform and future SmartHeels. After this phase, we plan to work on the SmartHeels proof of concept with further funding support (phase 2). In the future, we aim to expand our offerings including children's footwear for parental tracking.

CyberHeels: "Step into Security: Empower Your Walk with CyberHeels" - combines wearable technology and cybersecurity education to create a safer world for women, one step at a time.